Advancing diabetes screening through data driven approaches

This project aims to improve and extend the use of the Diabetes UK "Know your Risk" tool (https://riskscore.diabetes.org.uk/start) which is based on the Leicester Diabetes Risk Score. This tool asks for information about seven risk factors and assigns points to each answer, the total score reflects the individual's risk of having undiagnosed type 2 diabetes or prediabetes. It is recommended that those with a high score visit their GP practice for a diabetes test. Early identification of both prediabetes and diabetes promotes early management and can improve health outcomes.
This project looks to extend and improve the Leicester Diabetes Risk Score by:
1.Reviewing published validations and updates of the score and assessing the scoresperformance.
2.Assessing potential score updates considering the scoring algorithm and the riskfactors included.
3. Validating the score using primary care data.The student undertaking this project will have the opportunity to use their statistical skills to make improvements to this tool, impacting care and outcomes using a wide range of methods. This project would suit someone with a mathematical background. Completing this project will give the student skills in systematic reviewing, risk prediction modelling, and using big real-world data.